Understanding tropical forest carbon dynamics in Malaysian Borneo: logging disturbance, key drivers and methodology

Studies on carbon fluxes (CO2 and CH4) and forest biomass along the Amazonian-Andean slopes located north of the equator are non-existent. The majority of research efforts have been focused in locations south of the equator, making difficult to account for regional comparison of carbon fluxes and forest biomass on both sides of the equator. The importance of lowland tropical rainforest in carbon dynamics and forest biomass is relatively well studied (Araujo-Murakami et al., 2014; Malhi et al., 2015). The neighbouring area of the Amazonian-Andean slopes has recently received some attention and initial data on plant diversity and forest biomass have been produced. However, these initial studies have also been focused on sites located south of the equator e.g. Bolivia, Peru and Ecuador (Girardin et al., 2014). A similar study north of the equator has yet to be conducted. The extensive band of Amazon-Andean forest on both sides of the equator forms part of the orographic encroachment and contributes to the control of easterly air masses and precipitation which promotes high biodiversity (Ter Steege et al., 2003). The region is, in several parts, under threat by extensive agriculture and yet little is known about carbon fluxes, forest biomass and species composition.
Recent research conducted in the Peruvian Andes has demonstrated some minor variation in the above ground net primary productivity (NPP) along the altitudinal gradient as a result of elevation and variation in respiration within different forest types (Marthews et al., 2012). In South America, a strong seasonal variation in rainfall is driven by the mean annual position of the intertropical convergence zone (ITCZ) that creates a warmer effect towards the northern hemisphere causing a strong energy flux across the equator (Schneider et al., 2012). Such ITCZ-driven seasonality may contribute to the generation of feedbacks in carbon pools and climate at regional scales (e.g. in the Amazon basin) especially in anomalously dry periods and during strong El Niño events (Doughty et al., 2015). Therefore, in order to have a more accurate estimation the regional carbon fluxes (CO2 and CH4) along Amazon-Andean gradients in South America, there is a need for new data to complete models of carbon fluxes and biomass estimations for the complete Amazonian-Andean area from Peru-to-Colombia.